NatureMetrics: RAMP-ID: Rapid Assessment and Monitoring of Pathogens using In-field Detection

NatureMetrics, Agbioscout and the Centre for Agricultural Bioscience International (CABI) fuses together agronomy experts with global-leaders in soil/plant/pathogen and environmental DNA (eDNA) science to create '_RAMP-ID: Rapid Assessment and Monitoring of Pathogens using In-field Detection_'.

Incorporating very recent advancements in eDNA monitoring approaches, RAMP-ID will be a low-cost, all-in-one, accurate portable testing kit, enabling non-experts to detect multiple pathogens (bacterial/viral/fungal) in agrosystems (plant-tissue/soil/water/seed) in 15-30mins, with results visualised simply in-field. This supports targeted/reduced use of agrochemicals (including prophylactic usage) equalling: a healthier countryside and more resilient food-supply, essential to achieve more productive, sustainable agricultural systems on the pathway towards net-zero.